MOJ Experimentation and Evaluation Fellowship ESRC Policy Fellowship

Each fellowship will last up to 18 months to cover a three-month inception phase for
set up activity, followed by a 6-12-month placement with the host organisation, and
concluding with an impact phase lasting up to three months.
Fellows will co-design projects and activities with their host and produce analysis to
inform government decision-making across a range of policy priorities. Fellows will
also engage across the host organisation, building effective working relationships and
supporting wider knowledge exchange with researchers. This will be supported
through their embedded role within the host organisation, including line management
support.